University College London And Polecat Limited

To develop the novel computational techniques for a coherent automatic process of structured knowledge discovery, extraction and representation from large scale unstructured real-time web data.